Queens University of Belfast and Moy Park Limited

To develop risk management model to determine rank hazards related to ingredients followed by development and implementation of testing regime related to the hazards